Synthesis and perception of musical timbre

Timbre is an essential component in music that describes all tonal qualities and characteristics of sounds, excluding their fundamental pitch and loudness. However, timbre is a vaguely understood property of sound due to its perceptual complexity and the presence of imprecise frameworks that superficially communicate timbral concepts across different cultures, disciplines, and individuals. Many mechanisms of human sound perception, culture, and individual preferences influence our holistic perception of timbre, making it challenging to measure and explain. Yet, timbre is one of music's most important properties that musicians and music producers can use to express feeling and creativity. Understanding timbre and its many facets is crucial for mixing different instruments and sounds or designing individual sounds in production or live performance.
Fritz et al. [1] demonstrated that the timbre of a violin could be described using descriptors such as "bright" or "warm"; furthermore, they successfully correlated these descriptors with specific adjustments to the frequency spectrum of sound that violins produce. With inspiration from Fritz et al., this research aims to develop a taxonomy of semantic timbral descriptors used in orchestral performance and music production tools (e.g. equalisation (EQ) and compression plugins) to subsequently develop new culturally enhanced artificial intelligence (AI) models of timbre perception, similarity, and transfer that have so far mainly focused on timbre as an acoustic phenomenon and only consider temporal or spectral characteristics. These culturally informed and enhanced timbre models shall then be applied towards designing, developing, and evaluating a human-centred software package that can classify and generate different examples of timbre based on the relevant timbre descriptors. The research phases shall heed the steps of the user-centred design process, and user research methods such as semi-structured interviewing and observational studies will be employed throughout the project's phases to ensure a human-centred focus.
Key components of this project include developing AI models to perform timbre classification and generation based on semantic descriptors alongside investigating interfaces, visualisations, and interactions to help target users (e.g. musicians and music producers) of differing musical abilities understand or modify the timbre of a sound in real-time. Ganis et al. developed an interactive real-time AI-driven timbre modification tool called DDSP-VST [2] that is built upon the Differentiable Digital Signal Processing (DDSP) library [3] to 'switch' between different instruments. Building on the work of Ganis et al. and DDSP, one of the novel contributions of this research project would involve achieving nuanced timbre classification and generation within one instrument for highly focused timbre modification. This nuanced approach towards timbre is a natural consequence of focusing on semantic descriptors, and its implications would include the creation of new AI-driven production tools that can enable music producers to precisely mix existing distinct sounds in a manner that is necessary for professional music production. It's expected that the findings and artefacts emerging from this research will be presented at multiple conferences and in numerous research journals and publications.
[1] Claudia Fritz et al. "Exploring violin sound quality: Investigating English timbre descriptors and correlating resynthesized acoustical modifications with perceptual properties". In: The Journal of the Acoustical Society of America 131.1 (Jan. 2012), pp. 783-794.
[2] Francesco Ganis et al. "Real-time Timbre Transfer and Sound Synthesis using DDSP". In: Proceedings of the 18th Sound and Music Computing Conference. (2021).
[3] Jesse Engel et al. "DDSP: Differentiable Digital Signal Processing". In: Proceedings of the International Conference on Learning Representations 2020. (2020).